Smart Filter Membrane

Membrane filters can be applied for a variety of industrial liquid and gas separations applications such as water

desalination, water/oil separation during oil drilling and industrial waste water treatment. A major operational

issue with filter membranes is their tendency to foul with use over time, which results in lowering throughput,

increasing energy consumption and the need for costly maintenance. The aim of this project is to develop a low

cost self-cleaning coating technology based on functionalised graphene, which once applied to industrial

membranes makes them resistant to fouling. The technology has already been demonstrated successfully in

lab-scale tests. Led by G2O Water Limited, this project will translate the lab-scale work into a working robust,

reliable manufacturing process which can be scaled-up to enhance the performance of existing filter

membranes. The coating will be formulated and validated by the consortium for deployment in a number of

different applications, in order to ensure the resulting smart product can be taken to market and be readily

applied to improve the performance of a broad range of industrial processes.

Finance Summary Table – How to complete this section